University of Southampton And Lonza Biologics plc

To configure, specify and apply a Science Data Management system for cell culture, molecular biology, purification development. Support integration with corporate systems and GMP validation. To configure SDM system for analytical chemistry, integration with laboratory instrumentation and instrument software.